To develop the supporting AI required for allowing VNS'S DEXTER telemanipulator to autonomously respond to haptic feedback

To develop the supporting artificial intelligence required for allowing VNS'S DEXTER telemanipulator to autonomously
respond to haptic feedback from its environment whilst performing complex tasks whilst being controlled at a high level
by a human operator. The goal is to enable human-AI teaming on complex tasks in high latency environments.